Cranfield University and Corrosion Radar Limited

To embed the knowledge and capabilities to develop data-driven corrosion models that, combined with proprietary sensor technology, enables the undertaking of predictive maintenance to manage Corrosion Under Insulation.